University of Southampton and Align-Alytics Limited KTP 24_25 R2

To help UK Holiday Parks and Global Tour Operators to improve commercial performance, through the provision of a scalable Revenue Management System that combines new and advanced analytics techniques.